Sustainable Home Survey (Ufloor - Underfloor insulation for suspended timber floors)

The Sustainable Home Survey Company (SHS) is a leading community-focused energy
management assessment company and social incubator. To date, SHS’s management team has
delivered over 15 low carbon ventures and actively supports team members in identifying and
growing spin-out companies.
SHS have developed a prototype design for a low cost under floor insulation system (Ufloor)
that eliminates the need to remove and replace floorboards – speeding up the process and
reducing costs. It achieves this by using a proprietary telescopic applicator (with an integrated
camera for guiding movement) that can access the subfloor void through existing or newly
installed airbricks.
The U.K. has made a commitment to reduce greenhouse gas emissions by at least 80% by
2050. Fabric insulation represents the lowest cost/highest impact method for delivering home
energy efficiency improvements. Despite significant traction made in the easy-to-install
insulation market (e.g. roof and cavity wall insulation), floor insulation accounts for only 2%
of the 964,401 insulation methods delivered under ECO, due to various technical and
commercial barriers.
A TSB SMART “Proof of Market” study confirmed potential demand for a low cost/high
impact solution to unlock the potential in the floor insulation market.
The experienced management and advisory team together with established contractors, such
as the Green Building Store and Ecologistics Ltd will develop a "Beta" device tested and
verified with suitable insulation material, de-risk the business and deliver the Project
objectives within the £161,264 budget in 15 months.